The Love Story of Gender Violence: feelings and normativity in discourses of feminicide in contemporary Brazil

In 1994, Linda Martin Alcoff stated that if the phenomenological project wanted to "avoid becoming an artifact in the museum of philosophical history", it had to engage with feminist theory. Since then, several articles have emerged that discuss women's experience and how it can change concepts within existential phenomenology. Simultaneously, however, "experience" itself has lost its theoretical importance in feminist theory due to the emergence of discourse as a central category of analysis. Feminist phenomenology needs to counter the theoretical position that situates experience simply as a product of structural order in order to continue to expand the phenomenological project.
My research aims to explore feminicide as a material phenomenon immersed in a variety of discursive contexts that allow for the normalisation and perpetuation of a cycle of violence against women. I propose an interrogation of disciplinary boundaries and the establishment of a new form of analysis that combines Phenomenology and International Relations theory. In order to do so, I will engage with both feminist readings on Merleau-Ponty's and Foucault's existential phenomenology and the emerging field of vulnerability studies in order to understand subjects and narratives that underpin the functioning and maintenance of gender violence in Brazil.
My research addresses an urgent issue - every 90 minutes, a woman is killed in Brazil due to her gender. In the past 10 years, despite the approval of important legislation aiming to fight gender-based violence (GBV), the figures have only increased. Despite a large number of Brazilian academics studying GBV, the debate has been historically restricted to the disciplines of Sociology and Anthropology, and focussing on the cultural background of intra-partner and domestic violence without engaging with work on the political economy of GBV.
Using phenomenology to analyse a distinct social phenomenon allows for new possibilities in existential phenomenology, reinvigorating the idea of "experience" as more than a product of structure and reasserting its centrality in feminist theory. By expanding the debates to account for how bodies enact and are afflicted with violence, "experience" becomes essential to understanding structure, and not the opposite. My research proposes that it is through existential phenomenology that feminicide can be explained, due to its ability to account for both material and discursive conditions. By analysing all my primary sources through centring "experience", I hope to disprove the idea that feminicide is somehow a mere product of a specific set of structures, instead being constantly made and remade by embodied actors. The use of vulnerability studies allows me to go beyond the idea of women as mere victims of GBV, instead considering their own experiences as agentic. By dialoguing with international relations theory, I hope to contribute as well to understandings of GBV within the social sciences and highlight the importance of feminist phenomenology as a theory that goes beyond divisions of material and discursive.